Unifying the modelling of innozzle flow and subsequent spray formation at high pressure injection systems based on prob

An increase of practical applications has led to increase in interest for development of SC flow modelling.Correlation between experiment and simulation is
problematic as taking measurements of fluids under SC conditions has proven challenging. Measurement resolution is also a challenging consideration,
especially for injection of sprays under SC mixing conditions due to the various scales needed to be considered. the differing mixing regime of SC fluids, greater
difficulty in measurement of supercritical fluids, and scaling of flows has made it problematic, thus far, for accurate CFD models of entire jet formations to be
formulated. It is proposed for this project that a unified description the internal nozzle and subsequent jet spray breakup formation through the development of
advanced numerical tools and by treating the development of droplet and ligament surface as a continuous evolution process. An increase of practical
applications has led to increase in interest for development of SC flow modelling.Correlation between experiment and simulation is problematic as taking
measurements of fluids under SC conditions has proven challenging. Measurement resolution is also a challenging consideration, especially for injection of
sprays under SC mixing conditions due to the various scales needed to be considered. the differing mixing regime of SC fluids, greater difficulty in measurement
of supercritical fluids, and scaling of flows has made it problematic, thus far, for accurate CFD models of entire jet formations to be formulated. It is proposed for
this project that a unified description the internal nozzle and subsequent jet spray breakup formation through the development of advanced numerical tools and
by treating the development of droplet and ligament surface as a continuous evolution process.